The effect of neonicotinoid pesticides on the circadian clock and sleep of fruit flies and bumblebee

Over a third of global crops (84% European crops) are dependent on pollinators (predominantly bees) with a value of ~£120 billion. Food production has kept up with postwar increase in population through the extensive use of pesticides, with development of resistance becoming an increasing problem. The neonicotinoids represent 24% of the worldwide insecticide market valued at ~$1.5 billion/year, but their pervasive use is widely thought to be a major contributory factor towards the 50% decrease of bees since the 1970s. This has resulted in a two-year ban on the neonicotinoids allowing scientists to determine their safety, mechanism of action and compatibility with global food security.

One potential sub-lethal effect that has not been investigated is disruption to the circadian clock. The clock is vital for foraging and pollination. We aim to exploit the genetic tractability of Drosophila to determine the effects of neonicotinoids on the insect clock and sleep and attempt to determine the mechanism of action. We will also assess the effects on bumblebee foraging rhythmicity at both the individual and the colony level.